The impact of sexual dimorphism on reproduction and health

Technical abstract
In all livestock systems, one sex is more productive: male animals are often more suited for meat production, while female animals may be used for breeding stock, eggs and milk. In each case, the more productive sex is required in greater numbers. This is well illustrated by the poultry industry, where chicks of egg-laying strains are sexed on the day of hatch and only the females retained while poultry meat producers are forced to accept the relative inefficiency of raising an equal number of slower growing females (males outweigh females by as much as 35% at age of sale). Obviously, the capability to manipulate the sex-ratio of birds raised would be a major benefit to the poultry industry and significantly increase food production. For all livestock species, an ability to carry out sex selection and/or mitigate the impact of gender on productivity would substantially increase reproductive efficiency, reduce waste and alleviate welfare concerns associated with culling the less useful gender. This project aims to address these issues by applying our understanding of the mechanisms underlying sexual development to devise means of manipulating sex ratios, and to increase reproductive efficiency by improving follicle selection. Understanding of the processes controlling the generation of healthy sperm and oocytes lies at the core of fertility and we will determine key features of germ cell development to facilitate in vitro production of gametes.